The University of Nottingham and Kingsmill Industries (UK) Limited KTP 23_24 R1

To embed the capability to optimise supply chain and operational management effectiveness, enabling rapid growth in a complex and demanding market sector.